Edge Hill University and J Wareing & Son (Wrea Green) Limited KTP 23_24 R5

To develop an AI-driven, intelligent cloud-base quoting system platform for the construction of agricultural and industrial building structures.